Towards next-generation multi-junction solar absorbers - new THz probes of charge dynamics in quantum dots

Solar power is one of the most promising alternatives to using oil, gas and coal to generate the energy we need. The sunlight that reaches the earth from the Sun is enough to supply all our energy needs 10,000 times over. However, today's solar cells are not yet economic; it is still cheaper to produce power by burning fossil fuels and this is preventing their widespread use.

How can we make solar cells economically competitive with fossil fuels? There are two ways: make them more cheaply or make them more efficient (or preferably both!) Most of the solar cells we use today are made from silicon and are up to around 20% efficient but expensive to make. Some newer, different types of cell are beginning to become available which are cheaper to make but are only 10% efficient at most. We need to develop solar cells that are both cheap and efficient enough to compete with fossil fuels.

One of the most promising ways to do this is by using 'quantum dots' (QDs) - tiny clusters of a few hundred semiconductor atoms that absorb the sunlight and turn it into electricity. They are cheap and easy to make. We can change the colour of sunlight that is absorbed simply by changing the size of the QD. This means we can easily make a higher-efficiency 'multijunction' cell that absorbs more of the sunlight by using dots of several different sizes.

This is not the only way in which QDs can lead to higher efficiency. In today's solar cells, about half of the energy from the Sun is wasted as heat when the sunlight is absorbed by the cell. In QDs, however, something else can happen - the energy that would become waste heat in a normal cell can be used instead to produce extra electricity. This is known as 'multiple exciton generation' or 'MEG'. Solar cells based on MEG in QDs could be up to 50% more efficient than today's technology.

This is an exciting prospect but we still need to understand this process better. We need to find out what happens in the QD straight after sunlight is absorbed. MEG occurs extremely fast, and is hard to study, so it is difficult to prove whether MEG is happening in a QD or not. To tackle this, we have developed ultrafast laser experiments that give us a snapshot of the current as it is created. We use a very short laser pulse to replicate the sunlight, creating the current. Then we measure what has happened in the sample using a pulse of terahertz radiation (very low energy infrared). This is absorbed very strongly by the current carriers. If we vary the time between the 'pump' pulse and the 'probe' pulse, we can measure what happens to the current very quickly (in around 1/10,000,000,000th of a second). This gives us a measure of the extra electricity created by MEG.

We can do this with semiconductor samples with a very large number of atoms, but the conventional terahertz radiation source we use is not powerful enough to study QD samples, which are very dilute. Much higher power compact terahertz sources are being developed in ASTeC at STFC Daresbury Laboratory. The purpose of this application is to use this STFC technology in our measurements to allow us to measure the current created by sunlight in QDs (and MEG), on very fast timescales. We will install and test a number of STFC terahertz sources in our experiments.

Measurements like this are very important to the manufacturers of QDs. At the University of Manchester, we have been collaborating for some years with Nanoco Technologies Ltd, the UK's leading manufacturer of QDs. They are interested in the ways in which their dots might be used in future solar cells. In their in-house research they are developing solar cell prototypes that use QDs. In this project we will demonstrate the value of STFC-developed portable high power terahertz sources for QD measurements to Nanoco and the solar industry. At the end of this feasibility study, we hope to develop the technology in partnership with Nanoco and STFC.

Potential impact
This work will be of direct relevance to UK manufacturing, and thus to national competitiveness and economic well-being. We have a long-standing relationship with Nanoco Technologies, a UK-based and world leading manufacturer of quantum dots. They will utilize the new high power spectrometer, and are well-placed to exploit the absorber designs we will develop for the benefit of the UK economy. Other potential industrial beneficiaries include G24i and DyeSol Ltd, which has joint collaborations with Pilkington Glass and Tata Steel to produce building-integrated photovoltaic units, and with BMW to produce automobile integrated units. Sony Corporation have also funded a next-generation photovoltaics development programme for several years. The technology that all these companies are exploiting is the dye-sensitised solar cell; the quantum dots described here have the potential to replace the dye as the light-absorbing element.

The high-power, high repetition rate THz sources that will be developed during the project also have potential impact in other areas of manufacturing. They will provide ideal sources for incorporation into terahertz scanning systems (such as the systems produced by TeraView Limited and SynView GmbH) that are already starting to be employed for the rapid and non-destructive monitoring of products and packaging for the food and pharmaceutical industries. Manufacturers of terahertz frequency detectors, such as Picometrix (USA), Gentec-EO (Canada) and QMC Instruments Ltd (UK) will also be able to exploit these high-power sources for product development and testing. This could ultimately facilitate improvements in passive terahertz security detection systems, such as the airport security scanners being developed by ThruVision (UK). Other potential beneficiaries include e2v Technologies, a UK-based supplier of high technology sensors and RF power components. The company has an existing cooperation agreement with STFC ASTeC.

The PDRA employed by the project will benefit from training in sophisticated ultrafast spectroscopies for characterization of advanced materials. They will be equipped with knowledge and skills that will enable them to contribute to the Energy Grand Challenge. The employability of those similarly trained is evidenced by the 7 former postdocs or students from the University of Manchester now working for Nanoco.

The general public will also benefit from a greater understanding of the science associated with solar energy and nanotechnology through our outreach activities, for instance, at the Museum of Science and Industry in Manchester.

A longer term societal benefit from this project lies in the contribution it makes in the progress towards an affordable, secure and low-carbon energy supply system.